Leeds Beckett University and Westdale Group Limited KTP 23_24 R6

To create and embed a more cohesive business model that includes strategic marketing and decision-making capability integrated across the group.